Multiscale Analysis of Complex Interfacial Phenomena (MACIPh): Coarse graining, Molecular modelling, stochasticity, and experimentation

The occurrence of interfaces, i.e. material or geometric frontiers between regimes with different physical properties not a priori prescribed, arises in an enormous number of inherently nonlinear problems from fluid-solid mechanics and financial mathematics to materials science and glaciology. The study of interfaces encounters, in addition to the presence of a free boundary, several other challenging aspects and complexities, including a physically proper description of the dynamics of three-phase contact lines, fluid motion over substrates with complex geometry, concentration-dependent physical properties, the presence of nanoparticles and phase transitions. We refer to these as complex interfacial phenomena (CIPh).

The proposed research is a synergistic approach combining state-of-the-art modelling, simulations and experimentation to scrutinise a number of open problems and research directions in the area of CIPh. The aim is to rationally understand and systematically predict their physical behaviour and properties. This in turn will allow for step improvements to the performance and efficiency of a host of technologies and applications that rely crucially on CIPh. The theoretical-computational work will be complemented by detailed small-scale experiments that will act so as to verify the efficacy of the developed models, as well as aiding the development of a toolkit for practical applications. The work will be undertaken by a team from the Chemical Engineering and Mathematics Departments at Imperial College London with complementary skills and strengths.

Potential impact
The economic and societal impact of the proposed research will be realised through improvements in product and design in the high-value chemical and specialty manufacturing sector, which includes coatings, consumer products and advanced materials. These industries play an important role in the UK economy, and develop products which have a clear impact on every-day life and well-being. One aim of this platform grant is to develop techniques rooted in fundamentals that are relevant to practical applications and can be adopted by industry. The strong emphasis on the development of highly-skilled postdoctoral researchers will also be an important catalyst for technology transfer. Their career development is one of the key agenda items of the platform and we are committed to helping these researchers reach their full potential.

Three leading companies from the high-value chemical manufacturing sector (Dow, DSM and P&G) have stated the importance of the challenges we aim to address, and the appropriateness of the methods we will pursue. They will benefit from the research through direct involvement with the work. We will also make sure we reach other industrial beneficiaries through our current industrial projects and through our engagement with professional societies, networks and centres.

The team of Investigators has a strong track record of technology transfer through short courses and workshops, training of high-calibre researchers, consulting, and industrially sponsored research. The impact plan we have devised is based on a range of routes to maximise the likelihood of success and to reach as wide a community as possible: training of researchers, publication in leading journals, conference presentations, provision of a website, development of MSc projects, joined Chemical Engineering-Mathematics workshops, research colloquium and identification of new partners.